Queen Mary University of London and Closed Loop Medicine KTP 21-22 R5

To exploit novel data analytic approaches to reduce premature death and disability from hypertension. The analysis of data from a customised App and system will safely enable the progressive introduction of automated clinical decision-making, for the precise control of drug dosing.